Bayesian physics-informed learning for severe weather forecasting

This research focuses on applying recent advances in Bayesian learning and physics-informed neural networks to forecast extreme weather events. Specifically, her interests include short-range forecasting of tornadoes and extreme convection using remote sensing data and exploring the application of physics informed learning in medium-range weather prediction. This work aims to develop a global statistical forecasting model leveraging remote sensing observations capable of out-performing existing operational numerical weather prediction systems.